Matter of context: Revealing the circuit architecture of internal brain state influence on behaviour

My aim is to understand how ongoing internal activity patterns within the brain shape the way it processes information and controls behaviour. Human and animal behaviour is not merely a set of 'automatic' reflexes. Rather, the way we respond to sensory inputs such as the sight of food or the sound of a phone ringing depends on multiple contextual factors such as emotional state, time of day and how satiated or alert we are. Modern neuroscience has made important progress towards understanding the brain systems that report these factors. For instance, the dopaminergic and serotonergic systems that signal reward have been extensively studied due to their importance in shaping normal behaviour as well as psychiatric disorders. However, major challenges remain in terms of understanding how multiple brain pathways act together to modulate sensory processing and behaviour. To a large extent this is due to the size and complexity of the brain which precludes simultaneous measurement of the many brain cells involved. By establishing a new research programme in the Department of Neuroscience, Physiology & Pharmacology at UCL, I plan to take a novel approach to tackle this problem. My strategy combines state-of-the-art imaging in an experimentally advantageous model organism - the larval zebrafish - with data-driven biology and computational modelling: key research avenues identified by the BBSRC.
Zebrafish larvae are particularly well suited for simultaneously tracking activity in multiple brain structures. This tiny animal (3.5 mm long) is almost perfectly transparent, allowing its small brain to be monitored non-invasively using fluorescent microscopy while the fish performs a range of recognizable behaviours such as hunting and avoidance. Importantly, many of these behaviours are influenced by contextual factors such as hunger or alertness, by virtue of brain circuits fish share with all other vertebrates, including humans. To study how distributed brain networks work together to shape behaviour, I will use cutting-edge "light-sheet microscopy" to individually track the activity of each of the zebrafish's 80,000 neurons. While doing so, I will alter environmental factors to manipulate satiety, alertness and other contextual elements.
Deciphering the resulting dataset will be a complex endeavour, comparable to extracting insights into market dynamics by simultaneously listening to each and every one of the 100,000 finance employees in the City of London. The potential for valuable insights is enormous, but so is the challenge in making sense of the massive amount of data and finding the most informative sources. To meet this challenge, I will use recurrent neural networks - a modern machine-learning algorithm akin to the one that powers automated speech recognition. It will enable me to identify neurons that can predict if the animal is likely to respond to a specific visual cue, even before the stimulus is presented. Such cells are good candidates for signalling contextual information and my computational modelling will resolve how they work together to collectively influence behaviour. To test my hypotheses, I will use advanced "optogenetic methods" to directly control brain activity using light and examine the resulting effects on activity elsewhere in the brain and on the behaviour of the fish.
Ultimately, these findings will shed new light on how neural activity related to context and experience combine to influence fundamental brain function. Because all vertebrates possess the same basic brain plan, my experimental findings are likely to reveal principles that apply to many species, including humans. Thus, in line with the BBSRC's priority of supporting world-class basic bioscience for health, this project will provide a major advance in our understanding of how the healthy brain produces behaviour. In the longer term, this could underpin greater understanding of how brain function is disrupted during disease.

Technical abstract
A major outstanding challenge in neuroscience is understanding how the internal state of the brain modulates the transformation of sensory input to behaviour. I aim to address this by revealing the principles of circuit organisation that allow multiple internal state variables to work together and exert control over sensorimotor pathways. I will use larval zebrafish, an animal model that uniquely brings together the complexity of the vertebrate brain with an experimental capacity to simultaneously monitor the range of circuits involved in behavioural modulation. Zebrafish display distinct visually-guided behaviours differentially modulated by arousal, feeding state and stress, indicating that gating of sensorimotor pathways in the larval brain is influenced by multiple internal state variables. However, in no species is it known how these sources of information are integrated and where this occurs in the brain. I will tackle this question by combining cutting-edge approaches in data- and model-driven research with state-of-the-art imaging, in line with BBSRC's 'exploiting new ways of working' enabling theme. First, I will use light-sheet microscopy to record cellular-resolution activity throughout the brain during behaviour. Next, using deep-learning algorithms, I will achieve minimally-biased identification of neurons influencing behaviour, resulting in a functional model of internal state integration. Lastly, I will test the inferred architecture by directly manipulating identified neurons using genetically encoded actuators and integrate functional data flows with underlying neuroanatomy. Overall, I will derive a quantitative circuit model that uncovers the neural basis by which multiple evolutionary-conserved internal state components exert a combined effect on behaviour. This will be a major advance in our understanding of how the healthy vertebrate brain produces behaviour, in accordance with BBSRC's priority of advancing basic bioscience for health.

Potential impact
The proposed project will have a broad impact on several groups of academic and non-academic beneficiaries, in the UK and abroad:

1. Academic beneficiaries in the neuroscience community. I anticipate the project outcomes will signify a major advance in our understanding of the interactions between internal state areas and their influence on behaviour. Both the results, conceptual frameworks and methods are expected to have broad impact in the neuroscience community, which I will maximise by:
i. Academic publications: The project has the potential for several publications in high-impact journals that will disseminate the new results and methods to a wide audience. All publications will be made available through UCL's open access portal, 'UCL Discovery'.
ii. Scientific meetings: Throughout the project I will communicate my research methods and findings at seminars and conferences within the UK and abroad.
iii. Workshops: Experimental and analytical tools will be discussed and shared at specialist workshops focussed on interpretation of neural activity data, including a symposium I will organise on the use of deep-learning for this purpose.
iv. Software sharing: I will apply state-of-the-art computational approaches to exploit high-dimensional time-series data - an increasingly important challenge in modern neuroscience. To make my software tools highly accessible, I intend to share them as an open-source software framework, 'NeuroSeqMap'.
v. Student mentorship: Undergraduate, Masters and PhD rotation students will benefit from supervision and training in cutting-edge systems neuroscience methodologies.

2. The general public. The proposed project bears a lot of potential for public interest as it involves cutting-edge experimental techniques with a unique model organism. I will take the following steps to foster public engagement:
i. Online virtual experiment: I will create an interactive virtual experiment based on my data, where users will be able to observe the movements of the animal alongside neural activity in its brain. This will be made available on online platforms such as The OpenScience Laboratory, making it accessible to users around the world, inspiring exploration projects for students and 'citizen scientists' alike.
ii. Public outreach activities: UCL's outreach programmes will serve as outstanding platforms for communication of the project. These include A-level school visits, Taster Days and Masterclasses. I will also participate in A-level student visits organized annually by the UCL zebrafish labs, the European Researchers Night annual events and the Brain Awareness Week.
iii. Media and publications. With the help of the UCL press office, I will raise interest in my research and its products in mainstream and new (social) media. I will upload lay 'paper summaries' describing my interests and results to the Bianco lab website and write press releases for the general media.

3. Industry and policymakers. My project will apply deep-learning algorithms in the context of massively high-dimensional time-series data. This may have relevance in such fields as weather prediction, mass transit systems, bandwidth management and epidemiology. Realising this potential may impact the competitiveness of UK companies and increase the effectiveness of public policy. To enhance this potential impact, I will use online platforms to expose potential beneficiaries to the project's dissemination products and invite them to participate in the symposium (above).

4. Clinical research community. Neuromodulatory systems and the interactions between them are increasingly being viewed as playing a major role in psychiatric disease and are primary targets of current treatment strategies. Thus, this project has potential indirect and long-term impact on research directions related to medical research. I will present my work to clinical researchers via events in the UCL/UCLH Biomedical Research Centre and UCL Partners.